Utility of contrast enhanced magnetic resonance imaging in assessment of carotid plaque in acute cerebrovascular symptoms

Some patients who have a mini stroke have narrowing of one of the blood vessels in the neck. Recent evidence suggests that people with severe narrowing should undergo urgent surgery to deal with the furring. Imaging the diseased neck arteries using special magnetic resonance, immediately after an acute attack, could provide useful information about the possible inflammation or irritation in the arteries. We think that there are some patients who have slight narrowing of the artery, which is inflamed (angry). We think that these patients may be at higher risk of having another stroke and may benefit from more aggressive treatments.. This might assist in selecting which patients would benefit from surgery and which patients could be managed with medicines only. It could also have cost effectiveness benefits for the National Health Service. This project will help us in developing new techniques to assess the blockage of the neck arteries in more detail.

Technical abstract
Aims /Objectives and Importance:

There is substantial debate regarding how soon patients with transient ischaemic attacks (TIA) should be managed. For instance, both epidemiological studies and subgroup analysis from European Carotid Surgery Trial (ECST) and North American Symptomatic Carotid Endarterectomy Trial (NASCET) have confirmed that the early risk of stroke may be higher than expected after a TIA, declining after 3 months. Recent American Heart Association (AHA) and National Stroke Association guidelines thus advocate rapid identification of carotid stenosis in acute TIA, with carotid endarterectomy (CEA) being recommended within 2 weeks of severe (70% or more) carotid stenosis.

1. Imaging carotid plaques using contrast enhanced MRI, immediately following an ischaemic event may help us differentiate the level of inflammatory activity in patients with ‹70% carotid stenosis when compared with those with ?70% stenosis. This will enable us to identify patients with moderate stenosis with inflammatory plaque who may benefit from surgery as with patients with a high degree of stenosis.

2. Sequential follow-up of patients with moderate stenosis for a year following an acute event may enable us to correlate the risk of subsequent clinical events that year with the morphological plaque characteristics as determined by MRI as well inflammatory burden within the plaques as determined by ultra small particles of iron oxide (USPIO)-enhanced MRI.

Designs/Methodology:

120 patients will be recruited to undergo ultra small particles of iron oxide (USPIO) enhanced MR imaging of carotid artery. These patients will undergo their first USPIO enhanced-MR imaging within 72 hours of the acute TIA or acute minor stroke (modified Rankin scale?3). In those patients who don‘t undergo urgent endarterectomy (<70% stenosis) subsequent MRIs will be undertaken at 6 and 12 months. At each of these visits patients will undergo pre and post USPIO enhanced MRI.
Patients will also undergo MRI of the brain at each of these visits to assess inflammatory changes in it following the acute event. It is expected that patients from the severe stenosis group will undergo endarterectomy and not enter the longitudinal arm. In such cases, the endarterectomy specimen will be used for histological In addition at each MR visit patients will undergo transcranial Doppler (TCD) study for 1hr to quantify the embolic burden.